Investigating and mobilising peace and trust for sustainable development via the UK's international Rights for Time Research Network

The Rights for Time Research Network will study the relationship between peace, trust, and human rights, particularly with respect to law, policy and governance in humanitarian protection, and share learning. The work will be conducted five countries, including Kenya, Rwanda, Jordan, Palestine, and Lebanon. Our focus in on the perceptions, conceptions and constellations of trust and mistrust in government institutions from the perspective of grassroots communities in and across our regions of focus. The aims are to investigate the drivers and consequences of short-term humanitarian crisis interventions in fomenting mistrust in government institutions in each of our case study contexts; foster ambitious case study comparisons of the felt implications of failed humanitarian protection in relation to mistrust in government institutions among citizens and communities; and draw upon the deep comparisons across case study contexts and integrate the findings to improve understandings of the ways in which marginalised groups experience risk and resilience to increase respect for human rights and advance peace.

The project investigates the drivers and consequences of short term humanitarian crisis interventions in fomenting mistrust in government institutions in each of our case study contexts. The results will be compared and integrated to describe implications of failed humanitarian protection and how his underpins mistrust in government institutions among citizens and communities. The findings will be integrated to increase our understanding of the ways in which marginalised groups experience risk and resilience to increase respect for human rights and advance peace.

The objectives will be achieved through ongoing community-led case study research projects being conducted by Rights for Times Network investigators and partners. The projects investigate the shortcomings of existing crisis frameworks of humanitarian 'protection' in Rwanda, Kenya, Jordan, Lebanon, and Palestine. The proposed research will add value and bring innovation to our existing work by facilitating interdisciplinary and cross-context conversations and collaborations beyond area-focused explorations. This will amplify existing synergies and the overall impact and outputs of the Network, particularly in relation to strengthening inclusive peace and resilience, and contribute to advancing knowledge about trust and global governance.